Market Assessment of Innovative Finance for Low Grade Waste Heat Recovery

Low grade industrial waste heat is widely found in industrial processes, and is recognised as
an opportunity for revenue generation and reducing carbon impact. Many industrial plants
and processes produce heat at temperatures and quantities where conversion to electricity is
viable. This electricity can be used or sold, paying back the investment in the equipment.
The water utility and waste treatment market has a number of heat sources that could
potentially be relevant for this application.
Energy recovery technology is improving, with Organic Rankine Cycle systems in particular
developing in recent years. However, energy recovery is not widely adopted in the UK and
Europe. The principal barrier to uptake is the length of payback. At 3-5 years, payback does
not merit direct investment by plant operators – but may be viable (if structured correctly) for
external investment.
The project aims to research the energy recovery technologies available for converting low
grade waste heat, and the new technologies in development that may make new, lower
temperature and smaller scale energy sources viable. It aims to identify priority industrial
applications and engage with heat producers. And the project aims to research potential
investors’ requirements. Finally, it aims to build a business case for investment in these new
technologies by new investors.